Unlocking the Brown Macroalgal Cell Wall: From Renewable UK Resource to Value-Added Chemicals and Pharmaceuticals

The need to identify suitable feedstocks that are capable of being used in biorefinery processes to recover a range of valuable products is of increasing significance. This will help to ensure that mankind makes efficient usage of bioresources and to replace petro-chemical derived sources. Seaweeds are an attractive bioresource compared to land-based plants because they are an underutilised resource, do not require terrestrial land for growth and cultivation and do not directly compete with food sources. More than 644 different types of seaweed inhabit UK waters, offering great potential for the UK seaweed bio-economy to expand. Despite this, harvested quantities are currently too low (circa >3000 dry tonnes pa) to expand the UK's seaweed industry which was last valued at £1.3 m in 2012. This is because of distribution and accessibility issues and policy limitations that are associated with harvesting regulations and licensing. Nonetheless, seaweeds have the possibility to propel the UK bio-economy since they possesses a wealth of valuable compounds for applications in pharmaceuticals, food and cosmetics, or conversion into biofuels. This research that will be held at University College London, aims to underpin how to efficiently access these compounds and sustainably recover them from the UK abundant brown seaweed Laminaria digitata. The target compounds of interest (polysaccharides) are locked up in the seaweed cell wall, but there is little information in the current literature about their location and structural arrangements. Therefore, this project will firstly see to investigate L. digitata's cell wall biological architecture and locate the whereabouts of the targeted polysaccharides of interest. By elucidating their location/architectural arrangement in this research, compatible and sustainable extraction methods will be developed with the aim to maximum extraction yields. In addition, novel applications for these extracted polysaccharides across different UK industrial sectors will be identified including food and beverage, pharmaceutical and biofuel. This research will ultimately drive the development of novel UK-seaweed bio-refineries and add value to the UK-bioeconomy, something that is particularly critical in the current post-Brexit landscape.

Technical abstract
The development of cascading bio-refinery processes that are capable of producing a range of valuable products is of increasing significance and will help to ensure that mankind makes efficient usage of bioresources. Seaweed feedstocks have the potential to be refined into fractions used for biofuel production, as renewable sources of platform chemicals or for a range of potentially interesting bioactive compounds. Seaweed polysaccharides are of particular interest since they are known to possess a range of unique bioactive functions (anti-oxidant, prebiotic, anti-inflammatory and anti-cancer) and colloids properties often used as gelling agents. Efficient recovery of targeted polysaccharides and bioactive property determination will elucidate new bioprocessing routes and applications across various UK industries such as food and beverage (either as functional ingredients or as natural preservatives), pharmaceuticals (antimicrobial resistance) or as substrate for biofuel production. The main objective of this Fellowship is to gain a detailed understanding of the associations and location of the main algal polysaccharides found within the kelp Laminaria digitata cell wall complex and architecture. To achieve this, method development in novel immuno-histochemical staining techniques to visualise polysaccharide location within the cell wall will be explored to aid with successful extraction optimisation. The recovered polysaccharides will also be screened for bioactivity functionality, biofuel production potential and for applications in the food/beverage, biomedical and health (prebiotic potential) industries. This research will ultimately drive the development of novel UK-seaweed bio-refineries to be realised and add value to the UK-bioeconomy, something that is particularly critical in the current post-Brexit landscape.

Potential impact
The research proposed within this Fellowship has great scope for impact not only within academia, but also across various industries, the general public and communities.
Academia: Due to the multi-discipliniarity of this Fellowship, other researchers (both national and international) across disciplines in seaweed research and biochemistry, biofuels, food and beverage science, pharmacy and even engineering will be able to exploit the research findings from this work. The technological advancements that may be established from this research will help enhance the research capacity, knowledge and even skills of researchers in the aforementioned disciplines.
Business and Industries: There is potential for food and beverage companies, the pharmaceutical industry, agri-food industry and fuel industries to use the products and waste streams recovered from this work. Collaborating with industry during this Fellowship may lead to future commercialisation and exploitation of the novel scientific knowledge and the creation of new processes, services and products.
General Public: This Fellowship will be of benefit and strong interest to the general and wider public for many different reasons. The proposed work has the potential to recover (through a bio-processing approach) valuable products that can be implemented as health foods and/or supplements, be incorporated into beverages and food as alternative natural preserving agents, be used in medicines or could be converted into fuels. This could potentially have an impact on the enrichment of public culture towards seaweeds biomass and the overall quality of life, health and well-being of the public. In addition, the successful development of a UK based seaweed bio-refinery process may have the potential to underpin sustainable business models for the expansion of seaweed cultivation in the UK. This could contribute towards wealth creation and economic prosperity through jobs and companies for coastal communities. This would essentially have an impact on the UK bio-economy and could attract further research and development investments from national and global businesses.
Policy Makers: The research proposed in this Fellowship would be of benefit to agencies such as Cefas (Centre for Environment, Fisheries and Aquaculture Science) as is it their aim to contribute towards the identification and prioritisation of activities and policies to accelerate aquaculture growth. The detailed mass and energy balance of the proposed bio-processes developed during this Fellowship and a preliminary economic analysis based on the most promising results (value of bio-compounds across biofuel, pharmaceutical and food industries) will form the foundations of generating an overall Life Cycle Analysis in future studies. This information would benefit Cefas and is required to contribute towards making evidence based policy decisions and influencing public bodies and legislation at a local, regional and national level to aid in UK aquaculture investment.